Use of reverse genetics systems to study avian viruses responsible for endemic diseases and the development of novel vaccine strategies

Technical abstract
This project will use reverse genetics systems to study the role of genes involved in viruses responsible for causing endemic diseases in poultry. This will involve studying the role of the genes in the biology of the viruses, their transmission and in pathogenicity. The work will allow the rational development of molecularly defined vaccines and generation of diagnostic reagents. Other aspects of the work will involve the identification interactions between viral and host proteins to help understand their role in pathogenicity. The ultimate outcomes of the studies will provide information for the development of new generations of vaccines against avian viruses using novel approaches.